Geometric Analytic Number Theory (renewal)

Diophantine equations are polynomial equations where one seeks solutions in the whole numbers or rational numbers. These are an important area of research, with Andrew Wiles’ 1995 solution of Fermat’s Last Theorem one of the crowning achievements of 20th Century Mathematics. Originally viewed as a curiosity from antiquity, they have found spectacular applications to modern society through cryptography.
Trying to solve an individual Diophantine equation can be very challenging. Things get even more interesting when one has a family of Diophantine equations, given by varying coefficients. Here is the challenge to study the distribution of equations with a solution. My research project will focus on problems of this type. In the first part of the fellowship I introduced a new conjectural framework for problems of this type. The renewal will focus on expanding upon this framework and proving new cases of it. This will involve combining tools from algebraic geometry and analytic number theory, which lie in very different parts of the mathematical landscape.